The University of Sheffield and Forward Composites Limited

To develop novel composite manufacturing processes to ensure consistency and quality in high-volume automated manufacture for low tack pre-pregs.